US-UK Secure-by-Design Trust and Privacy via Hardware-Embedded Backscatter in Resource-Constrained IoT (SUBNET)

Pervasively connected devices/Internet of Things (IoT) are rapidly transforming our world. From autonomous vehicles and wearable medical monitors to agricultural sensors and industrial automation, these applications rely on billions of small, low-power devices working together seamlessly. However, as this network of IoT devices expands, so do the associated security risks. How can we be sure an IoT device is genuine and not a malicious copy? And how can we protect the sensitive data transmitted by these IoT devices, especially when many are too resource-constrained to run conventional encryption?
SUBNET is a collaborative research project that addresses these challenges with a secure-by-design, physical-level solution. Rather than adding software-based security after deployment, SUBNET will build trust and privacy directly into the physical design of the IoT device. At the heart of the project is an innovative adoption of hardware-embedded backscatter technology, which allows ultra-low-power devices to reflect wireless signals controlled by IoT devices. This will enable two layers of security: (1) Device Authentication. Each device will reflect signals in a pattern that acts like a hardware fingerprint. As a result, the IoT gateway verifies whether an IoT device is genuine, without relying on traditional communication or heavy processing. (2) Data Privacy. The backscattered signal will also carry an encryption key used to decode transmitted IoT data. This adds a second line of defence by making it extremely difficult for eavesdroppers to intercept or interpret the transmitted data.
Led by early career researchers (ECRs) at the University of Bristol in partnership with a reputed researcher at Georgia Tech in the US, SUBNET offers a practical, energy-efficient path to securing the next generation of connected and resource-constrained IoT devices, which is a critical step toward safe, trustworthy digital infrastructure for healthcare, smart cities, and beyond.